Industrial Research project developing adaptive learning web prototype with explanations for GCSE science

"Today, Educake provides online auto-marked science homework and revision for science teachers and students. It consists of a bank of ten thousand questions that teachers assign to their students, saving the teacher hours of marking time while still allowing them to gain insight on understanding and misconceptions of their students. When Educake was launched, students began asking for the ability to set themselves tests for revision. We added this function in a very basic way.

This industrial research project will be the design and testing of an adaptive learning system, as well as the writing of explanations for every science concept for a Science GCSE, broken down into individual pieces that can be recombined as needed for each student. This will allow students to set themselves a test and find out what areas they need to improve upon, and Educake will then provide explanations tailored to the questions they struggled with, creating a virtuous circle of learning and testing."